The political activities of British Chinese communities: domestic politics, transnational connections, and Chinese influences, 1919-1953.

Please introduce your proposed research project (in no more than 200 words). This section should
succinctly outline: the main research question and/or issue that you intend to address; the broad field
of study within which your research falls; the significance of your project, e.g. how it might contribute
to scholarship in your particular field.
This project examines the political history of ethnic Chinese communities in Britain from 1919 to
1953. It recovers the histories of their activities and examines how British Chinese politics engaged
with and was shaped by British domestic politics and racism, diasporic transnationalism,
internationalist movements, and efforts by China-based political forces to influence overseas
Chinese. How the heterogeneity of British Chinese communities, comprising China-born Chinese,
British-born Chinese, and Chinese from within the British Empire, shaped their politics will also be
examined.
There is currently no monograph on the political history of the British Chinese. The little existing
secondary literature is limited to incomplete factual recounts, with minimal in-depth archival
research or examination of their motivations (Shang 1984, Benton 2003, 2008). Furthermore,
existing accounts have framed British Chinese in a 'transnational' and 'diasporic' lens, examining it
solely in relation to events in China without considering the local context British Chinese were in
(Benton, 2003). This project therefore utilises a new approach to examine an unknown area in the
history of an understudied minority community. In doing so, it contributes to the literature in
Overseas Chinese history, as well as that of empire, migration, and race in the British imperial
metropole.